Smart Water: Feasibility study to demonstrate the Water Reuse Network (WReN) Decision Support System in Singapore

The smart reuse of "greywater" from showers, wash basins and laundry for non-drinking uses such as

toilet-flushing and irrigation in the garden has been shown to reduce water bills by up to 40%.

Consequently, there is much interest in this technology, especially in highly-populated urban areas.

Singapore is one such area. Bio Nano Consulting has recently developed a software program called WReN

which helps urban designers calculate the cost/benefit ratio of proposed greywater recycling systems –

this is the first such software program that provides this level of detailed analysis. In this project we will

meet with experts in Singapore to understand the specific issues with water reuse there and will find a

suitable industrial park or housing complex which will act as a testbed for a follow-up study to

demonstrate the WReN system in a real-world setting with actual data. This will help speed the

development of new water reuse systems in Singapore and help that country save one of its precious and

limited resources.